Independent Cognitive Stimulation APP

Have you had a diagnosis of dementia rock your world?

Are you feeling anxious about the future, unprepared, unknowledgeable and unsure? Whether it is you or a loved one, you will know that a diagnosis of dementia can be devastating. It is hard to know what's best to do in the early stages.

Do you work with people who are experiencing memory difficulties and symptoms of dementia?

At Memory Matters, we don't see a life with dementia through the filter of loss of ability but rather through a filter of possibility. Whilst we are always ready to step into your world and see it from your perspective, we will also help you to see some different ones too.

We want to reassure you that a diagnosis of dementia does not need to mean a future of depression and hopelessness. With us you will experience new conversation, connections which spark laughter and enjoyment. With the right support, people living with dementia and their loved ones can thrive and we are on a mission to help this happen.

Our App incorporates Cognitive Stimulation Therapy (CST) - the only evidence-based psychosocial therapy available for dementia and recommended by the UK's National Institute of Health and Care Excellence as a treatment for mild to moderate dementia. It has been shown to be as effective in the treatment of cognition (thinking) as the dementia drugs currently available. CST is a fun and interactive learning experience that will help with your memory, cognitive thinking and communication skills and is particularly effective with language skills and comprehension and has also shown to increase quality of life. You will learn through sounds, word association,quiz & celebration, current affairs number games and more! You can use the app independently or with your carer or family and friends or as a professional working in a caring environment.

Our App is unique as we have partnered with Memory Tracks an organisation who helps people with dementia through music which helps stimulate memory, manage agitation, assist with care, and support important daily routines through song-task association. Together with CST we can offer a unique, fun interactive treatment that you can access in you own home, on holiday or just about anywhere you are.